Kidesign IP support

Kidesign is an educational startup specialising in designing creative CAD and 3D printing projects for children. We believe in learning through making and using technology as a creative tool to reconnect the digital and physical worlds. Since 2010 thousands of boys and girls around the world participated in Kidesign workshops and helped us develop a formula for an educational process that is collaborative, cross-disciplinary and fun. In 2015, we launched our first product for schools - Kideville, a city design project for children, with an innovative term-long 3D design process that includesincludes research, ideation, sketching, CAD modelling, 3D printing and presenting. Kideville inspires students to obtain the skills and knowledge in STEM and pursue careers in design, technology and engineering.